Queen's University of Belfast and Cirdan Imaging Limited KTP 21_22 R2

To integrate an Explainable Natural Language Processing algorithm into a Pathology Laboratory Information System to provide insights into the data for patients and productivity improvements for clinicians.